CLOVER: Manchester Close-out

This request is for funding to complete the close-down of the CLOVER project, which has been terminated. The funding is as per the previous agreement with STFC, to cover costs outstanding at 31/03/2009.